Growing Health - bio-inspired solutions for healthier agroecosystems: Discovery landscapes

Technical abstract
WP3 aims to integrate data (from WP1 and WP2) with new experimental science on above- and below-ground biointeractions biogeochemistry and biophysics to quantify trade-offs and co-benefits of diversified farming systems from sub-field- to landscape-scales. Outcomes & Impact: WP3 will deliver (i) new models appropriate for decision making pathways at different scales embedding trade-offs and uncertainties; (ii) data frameworks so that agroecosystem health indicators/metrics can support research and innovation pipelines including Net Zero agendas of improved carbon/nutrient cycling climate change adaptation and wider indicators of biodiversity and nutritional quality.